Changing behaviours towards single-use textiles in the operating theatre

The NHS contributes around 1 in 10 of all carbon emissions in the UK. An important part of the strategy to reduce its emissions is to move away from single-use medical equipment to equipment that can be reused. One immediate area that this can be actioned is textiles in the operating theatre, where using disposable textiles can contribute up to 50% of the carbon footprint of all products used in an operation, and be equivalent to driving over 70 miles in an average petrol car. Reusable textiles have 2-3 times less carbon than single use versions. Over 90 million disposable hospital gowns and drapes are purchased by the NHS every year. Modern standards provide assurance that both single-use and reusable textiles are clinically safe. This work will first undertake interviews to identify knowledge attitudes and behaviours of staff in healthcare towards textile in operating theatres and incentives and barriers to using reusable versions. We will then create a short animation to inform health staff why reusable textiles are preferable (on environmental, financial and performance grounds), as a mechanism to engender behaviour change.

Technical abstract
The carbon footprint of the NHS is 4.4% of the total of the UK, and the supply chain accounts for 62% of this. Reuse of medical equipment has been identified as a priority area for carbon reduction. In the UK the market for operating theatre textiles - theatre gowns (worn by the surgical team) and drapes (used to cover the patient and operation site) is dominated by single-use textiles. >60% of gowns and >75% of drapes in the UK are currently single-use. Yet reusable textiles are preferable in almost all important aspects. Over their life-cycle, reusable textiles have 2-3 fold lower carbon than disposable equivalents. They have 4 to 10 fold higher tensile strength, 10 fold lower burst susceptibility and 8 fold lower linting. They have better breathability, aiding temperature regulation for staff and patient. They have lower lifetime financial cost. Over 94 million single use gowns and drapes are purchased each year by the NHS in England, and switching these to reusables could save 66 thousand tonnes of carbon dioxide.

We will undertake a 12 month "action-based" body of work that will educate and inform decision makers, to help engender a system where reusable textiles become the norm in the NHS. Through interviews with key informants, we will first investigate the potential manifold reasons for continued preference of single use textiles in hospital settings. Informed by those findings we will create a short professional animation to educate and inform, targeted at those involved in decisions about procurement and use of textiles in the operating theatre. We will maximise impact of our intervention by distribution through our exceptional and established network of national and international partners of representative medical bodies in the fields of surgery and healthcare.